Soteria - Increased security for home-working as a result of Covid-19

Soteria is a 'software-as-a-service' platform that provides continuous optimum cyber-security assurance for small and mid-sized enterprises (SMBs) who:

* Have been forced to adopt home working as a result of Covid-19\.
* Unlike larger enterprises, have limited in-house IT capabilities or experience to mange the new IT environment and operating processes.
* Have been left insecure as a result, particularly across the three areas:

1. Infrastructure security and threat protection
2. Data Loss Protection
3. Governance and regulatory compliance

Soteria is currently a working prototype:

* Able to manage a useful but limited set vulnerabilities.
* Only able to support our own direct customers, as it relies up our internal support systems to work.This project is specifically aimed to address these points by:
* Extending the range of functions to include a wider set of security sources and hardware devices that are typically used by SMBs.
* Decoupling the solution from our internal support systems and thus allow it to be used by all UK SMBs, whether or not they are direct customers of ours.
* Adding features that allow an outsourced IT service provider to manage all their customers from one control panel, thus extending the benefits efficiently to those SMBs who rely on third-party IT support.

The innovation addresses a clear need for security that has been increased with the Covid-19 pandemic.